GenDrive : Gamification for consumer engagement in V2G services

Research and development into the use of gamification (competitions, games and virtual rewards) and other methods to engage ULEV owners with V2G technology and incentivise behaviours such as the discharging/charging of their EV batteries to support the energy system.